Improving Delay of Gratification Skills in Children: A Role for Episodic Future Thinking?

Delaying gratification involves deciding to wait for a larger, better reward in the future rather than taking a less valuable reward now. Children often find delaying gratification difficult, and it has been argued that improving children's ability to delay gratification is important because it is linked with a variety of developmental outcomes. Research with adults has shown that engaging in a particular type of thought about the future - episodic future thinking (EFT) - can help reduce the tendency to make short-sighted decisions. EFT involves richly imagining one's personal future to 'pre-experience' events before they happen. Engaging in EFT before making a choice about whether to delay gratification has been proven to increase preference for delayed rewards in adults. This is referred to as EFT cueing: individuals are prompted (i.e., cued) to imagine future events before making each delay of gratification decision. In contrast, studies that have attempted to improve delay of gratification in children using EFT cueing have not succeeded. This leaves us to question why children do not benefit from EFT cues in the same way that adults do? This thesis aimed to investigate this question, with the hope of developing an EFT cueing procedure that may be successful in children.
In the first two studies, children aged 8-11 years were cued to engage in EFT before deciding to delay gratification. These studies used a particular type of EFT cueing in which children had to richly imagine getting larger rewards at a future point in time. The delay of gratification tasks involved choices either about hypothetical monetary rewards (e.g., £1 versus £10 in a week's time) or real rewards (e.g., 1 sweet now versus 3 tomorrow). Despite explicit prompting to imagine future rewards, children's performance on the delay of gratification tasks was no better than that of children who did not receive this prompting.
It is possible that children find engaging in EFT itself cognitively effortful, and thus it does not actually enhance their decision making. Study 3 aimed to investigate why children struggle to benefit from EFT cueing by measuring a variety of aspects of their cognitive skills. This included measurements of working memory, verbal ability, and attentional control. A further measure examined whether children reported that they tended to feel positive emotions when waiting for positive future events (rather than frustration with waiting). When EFT cueing was used, performance on a delay of gratification tasks with hypothetical monetary rewards was related to greater working memory ability and a more proactive attentional control style. This suggests EFT cueing is indeed effortful for children when the delay of gratification task itself involves thinking about hypothetical rewards. For the delay of gratification task with real rewards, performance was related to the extent to which children reported that they feel positive emotions when waiting for future enjoyable events.
This last finding suggested that actively encouraging children to 'look forward' to future rewards might help them delay gratification. Thus the final study used a task in which young children were actively encouraged to think about the positive emotions they might feel when waiting for a future reward, using a procedure in which they heard about a character who felt happy every time she thought about getting some treats the next day. Children in another group were also introduced to the character thinking about the next day's treats, but were not told that she felt happy. They were then asked to make delay of gratification decisions and to report on how they might feel when they were waiting for future rewards. It was found that children who were encouraged to think about positive emotions during waiting delayed gratification more often. These findings point towards an alternative way in which delay of gratification skills in children might be enhanced.